Decarbonisation of gas networks via hydrogen: socially acceptable and fair strategies

This PhD project will investigate the decarbonisation of gas networks via use of hydrogen and develop hydrogen roll out strategies that are socially acceptable and fair to support UK's meeting of Climate Change Act goals. Using mixed methods research, it will draw from energy behaviours and energy governance, risk perceptions and environmental psychology literatures.